Growing the Circular Bioeconomy: Valorisation of Sugar-Rich Wastewater to a Biofermented Palm Oil Alternative

Twig Bio is pioneering a sustainable future for chemical manufacturing with its innovative bioprocess for producing palmitic acid (PA), derived from Palm Oil (PO) and a critical ingredient in a wide range of consumer products, from cosmetics to detergents. Traditional PA production relies heavily on palm oil, contributing significantly to deforestation, biodiversity loss, and greenhouse gas emissions. Our solution replaces this environmentally damaging process with a bio-based alternative that is efficient, scalable, and sustainable.

Our approach leverages cutting-edge synthetic biology and AI-driven innovation. Using our proprietary Design-Build-Test-Learn (DBTL) cycle, we engineer microbial strains to produce PA from sugar-rich industrial waste streams, such as those produced in sugar refining. This process transforms a disposal challenge into a valuable resource, drastically reducing production costs and environmental impact.

The project aims to develop and scale a commercially viable biomanufacturing process that supports global Net Zero ambitions and creates a new model for sustainable industrial chemistry. Through partnerships with industry leaders, Twig Bio is poised to accelerate the adoption of bio-based PA, ensuring market relevance and a strong route to commercialization.

By displacing traditional palm oil-derived processes, our innovation will mitigate environmental harm, stabilise supply chains, and foster economic growth. Over the next five years, Twig Bio plans to create 40 high-value jobs, generate £10+ million in revenue, and support the UK's position as a leader in sustainable biotechnology. This project exemplifies how cutting-edge science can address global challenges while driving economic and environmental progress.